H.E.N.R.Y

Project H.E.N.R.Y brings together academic knowledge and supply chain capability in order to evaluate the opportunity for hydrogen pressure vessels as a suitable method for mobility applications. Battery electrification, whilst answers several emission challenges, also has its limitations. Not only because of energy density challenges but potentially also the use of scarce resources.

This project will demonstrate how hydrogen can be commercially used within the automotive industry and in turn compare the sustainability aspects against battery systems

The opportunity for the UK that this represents will become evermore significant as other markets, ie. Rail and Aerospace, review their power source strategies